Letters from a Life: The Selected Letters of Benjamin Britten, volume 4 (1952--7) and volume 5 (1958--63)

The proposal requests support for editorial work on volumes 4 and 5 of the authorized edition of Benjamin Britten's voluminous and hitherto largely unpublished correspondence, selected from some 84,000 items now preserved at The Britten--Pears Library in Aldeburgh, Suffolk. The first two volumes of Letters from a Life: The Selected Letters and Diaries of Benjamin Britten were published by Faber and Faber in 1991 under the editorship of Donald Mitchell and Philip Reed, and covered the composer's life and works in the formative period 1923--45. The present applicant Mervyn Cooke became co-editor for volume 3, published by Faber and Faber and the University of California Press in 2004, which covered the years 1946--51. Volume 4 (1952--7) and volume 5 (1958--63) will be principally edited by Cooke and Reed, with Mitchell remaining as supervising editor for the series as a whole. These two volumes (totalling some 1600 pages) are scheduled for completion by the end of the academic year 2007/08, provided the present application for matching leave is successful. It is hoped that the complete edition of the correspondence (which will run to a total of seven volumes) will be finished in ample time for the composer's centenary celebrations in 2013.\nVolumes 4 and 5 will use, as did the first three volumes of the series, the medium of annotation to provide new factual information on Britten's life and works derived from primary archival sources, and will therefore serve both as an autobiography (i.e. Britten's life and art as recounted in his own words) and an objective biography in which full account is taken of the extensive literature on the composer, both ephemeral and scholarly. An important aim of the project is to reflect all major aspects of Britten's career in a balanced manner by not merely considering the composing activity for which he is best known: thus his many other professional activities (performing, conducting, recording, touring, festival and opera-company administration) and private relationships (with his partner Peter Pears, with his librettists and other creative associates, friends, family and young companions) receive full and thorough treatment, and the correspondence is set in the relevant cultural, artistic and economic contexts prevailing at the time.\nFull discussion will be provided of the gestation of Britten's individual compositions in the periods covered, which include the operas Gloriana (1953), The Turn of the Screw (1954), Noye's Fludde (1957) and A Midsummer Night's Dream (1960), the ballet The Prince of the Pagodas (1954--6), the War Requiem (1962) and Cello Symphony (1963), and the vocal works Canticle II (1952), Winter Words (1953), Canticle III (1954), Songs from the Chinese (1957) and Nocturne (1958). \nThe annotations will include a digest of significant press reviews and other critical assessments of these works.\nCorrespondents from whose letters the primary textual selection is currently being made include Ernest Ansermet, Lesley and David Bedford, Lennox Berkeley, James Blades, Henry Boys, Barbara Britten (the composer's sister), Basil Coleman and Basil Douglas (English Opera Group), John Cranko, Eric Crozier, Norman Del Mar, Ronald and Roger Duncan, E. M. Forster, Anthony Gishford (Boosey & Hawkes), The Earl of Harewood, Jonathan Harvey, Trevor Harvey (BBC), Imogen Holst, The Revd Walter Hussey, Hans Keller, Elizabeth Mayer (Britten's adoptive mother figure in the USA), Yehudi Menuhin, Peter Pears, John and Myfanwy Piper, William Plomer, Mary Potter, Paul Sacher, Edward Sackville-West, Humphrey Searle, Desmond Shawe-Taylor, Edith Sitwell, Erwin Stein (Boosey & Hawkes), Michael Tippett, Ninette De Valois and David Webster (Royal Opera House), Eric Walter White, and the parents of conductor Benjamin Zander.\n\n